Basque Gothic Cinema (1990-2020): A Regionalist Challenge to the Spanish Model of National Cinematic Production and Cultural Identity

This thesis aims to redefine the limits of Spanish national cinema by addressing the challenge that Basque regional filmic production mounts to a holistic cultural model of the nation-state.